Quantum detection systems for quantum communications

Quantum communications is a fast-growing fields with applications currently being demonstrated, to allow for un hackable communications between parties. Quantum optics is scaled by using Si photonics foundries to design circuits to manipulate photons to perform quantum information experiments. Currently engineering of a fully enclosed quantum detection system to concentrate resources into a central point for the end user. In this thesis we describe a quantum communication network inception using high dimensional entanglement distribution of photons via multicore fibre. Motivating a superconducting nanowire single photon detector (SNSPD) hub containing many detectors and the time tagging using an FPGA system used to allow for an enclosed cryogenic station system. We then finally address the improvement of detection efficiency of SNSPDs by modelling a ring cavity detector, optimised for short wave infrared wavelengths, addressing practicalities using a multi-mode crosser to minimise losses.